Flexible power and heat generation in resilient zero carbon industry.

In the South Wales Industrial Cluster, plans to decarbonize industrial heating processes are developing. Many of these strategies greatly rely on fuel switching to zero-carbon fuels, such as hydrogen. Many of these processes currently are fueled by natural gas, emitting vast amounts of carbon dioxide, a greenhouse gas.

The research aims to assess the impact on the heat transfer in a process, when switching fuels from natural gas to hydrogen. Specifically, through practical laboratory experiments, evaluating the fundamental differences in heat transfer modes (radiative and convective) between hydrogen and methane flames, where methane is to be used as a natural gas surrogate.

The heat flux measurements will be made with a Gardon gauge heat flux sensor. Emission spectroscopy and thermocouple measurements will also be made, creating a robust methodology to evaluate the impact of fuel switching on the heat transfer from industrial flames, elucidating the potential causes for any changes found.

Differences in heat transfer, between hydrogen and methane blended flames, have already been shown in this work. Specifically, the practical heat transfer to a steel billet section. The steel billet section, suspended adjacent to the flame, was fitted with surface thermocouples to consider this. In addition, the effect of geometric swirl number was assessed.

Upon completion, this work aims to support a more informed fuel-switching transition, specifically in the South Wales Industrial Cluster, removing unknowns and lowering risk for early adopters of hydrogen fueling in industrial heating processes.

Potential impact
The proposed Centre will benefit the following groups

1. Students - develop their professional skills, a broad technical and societal knowledge of the sector and a wider appreciation of the role decarbonised fuel systems will play in the UK and internationally. They will develop a strong network of peers who they can draw on in their professional careers. We will continue to offer our training to other Research Council PhD students and cross-fertilise our training with that offered under other CDT programmes, and similar initiatives where that develops mutual benefit. We will further enhance this offering by encouraging industrialists to undertake some of our training as Professional Development ensuring a broadening of the training cohort beyond academe. Students will be very employable due to their knowledge, skills and broad industrial understanding.
2. Industrial partners - Companies identify research priorities that underpin their long-term business goals and can access state of the art facilities within the HEIs involved to support that research. They do not need to pre-define the scope of their work at the outset, so that the Centre can remain responsive to their developing research needs. They may develop new products, services or models and have access to a potential employee cohort, with an advanced skill base. We have already established a track record in our predecessor CDTs, with graduates now acting as research managers and project supervisors within industry
3. Academic partners - accelerating research within the Energy research community in each HEI. We will develop the next generation of researchers and research leaders with a broader perspective than traditional PhD research and create a bedrock of research expertise within each HEI, developing supervisory skills across a broad range of topics and faculties and supporting HEIs' goals of high quality publications leading to research impacts and an informed group of educators within each HEI. .
4. Government and regulators - we will liaise with national and regional regulators and policy makers. We will conduct research directly aligned with the Government's Clean Growth Strategy, Mission Innovation and with the Industrial Strategy Challenge Fund's theme Prosper from the Energy Revolution, to help meet emission, energy security and affordability targets and we will seek to inform developing energy policy through new findings and impartial scientific advice. We will help to provide the skills base and future innovators to enable growth in the decarbonised energy sector.
5. Wider society and the publics - developing technologies to reduce carbon emissions and reduce the cost of a transition to a low carbon economy. Need to ascertain the publics' views on the proposed new technologies to ensure we are aligned with their views and that there will be general acceptance of the new technologies. Public engagement will be a two-way conversation where researchers will listen to the views of different publics, acknowledging that there are many publics and not just one uniform group. We will actively engage with public from including schools, our local communities and the 'interested' public, seeking to be honest providers of unbiased technical information in a way that is correct yet accessible.